Developing smartphone-based infrared spectrometer for on-site soil nutrients sensing in low and middle-income countries (LMICs)

The global food challenge is the biggest danger to the planet, as the world population is projected to increase by more than 35% in 2050. To feed that population, food production must be increased at a greater pace than the population growth to have sustainable peace and stability, particularly in low and medium-income countries where the livelihood of more than 80% of the population depends on agriculture, food is not accessible for millions of people and productivity is very low. Therefore, this project will develop a low-cost smartphone-based infrared spectrometer for on-site measurements of soil nutrients, aiming to provide sustainable agriculture, food, and nutrition in resource-limited settings and mitigate the impact of climate change on the ecosystem.

The technical innovation of the project is that we will use optical lithography to design and fabricate turn-able photodiodes to different infrared wavelengths for specific molecular vibrations in the soil matrix. Then, the photodiodes will replace the need to use very expensive materials and design for fabricating bulk infrared spectrometers. Our new technology will replace the need for using a laboratory method for soil nutrients analysis that is very costly, laborious, and time-consuming and at the same time solve the issues of the limited access to laboratories and equipment in LMICs, thereby reducing farmers' exposure to risks and uncertainties. In this way, massive disparities between farmers in developed countries and low-income countries will be addressed since not all farmers are equally advantaged via soil testing facilities. Similarly, smartphone application will be developed for spectral acquisition, and processing in order to make the technology more user friendly and technically viable. The project is under the analytical science research area of the EPRSC.

We will collaborate with various research groups/centres at the University of Cambridge, Centre for Global Equality (CGE), and National Institute of Agricultural Botany (NIAB) during the development and field evaluation phase.

Potential impact
The primary outputs from the CDT will be cohorts of highly qualified, interdisciplinary postgraduates who are experts in a wide range of sensing activities. They will benefit from a world leading training experience that recognises sensor research as an academic discipline in its own right. The students will be taught in all aspects of Sensor Technologies, ranging from the physical and chemical principles of sensing, to sensor design, data capture and processing, all the way to applications and opportunities for commercialisation, with a strong focus in entrepreneurship, technology translation and responsible leadership. Students will learn in extensive team and cohort engaging activities, and have access to cutting-edge expertise and infrastructure. 90 academics from 15 different departments participate in the programme and more than 40 industrial partners are actively involved in delivering research and business leadership training, offering perspectives for impact and translation and opportunities for internships and secondments. End users associated with the CDT will benefit from the availability of outstanding, highly qualified and motivated PhD students, access to shared infrastructure, and a huge range of academic and industrial contacts.

Immediate beneficiaries of our CDT will be our core industrial consortium partners (MedImmune, Alphasense, Fluidic Analytics, ioLight, NokiaBell, Cambridge Display Technologies, Teraview, Zimmer and Peacock, Panaxium, Silicon Microgravity, etc., see various LoS) who incorporate our cross-leverage funding model into their corporate research strategies. Small companies and start-ups particularly benefit from the flexibility of the partnerships we can offer. We will engage through weekly industry seminars and monthly Sensor Cafés, where SME employees can interact directly with the CDT students and PIs, provide training in topical areas, and, in turn, gain themselves access to CDT infrastructure and training. Ideas can be rapidly tested through industrially focused miniprojects and promising leads developed into funded PhD programmes, for which leveraged funding is available through the CDT.

Government departments and large research initiatives are formally connected to the CDT, including the Department for the Environment, Food and Rural Affairs (DEFRA); the Cambridge Centre for Smart Infrastructure and Construction (CSIC); the Centre for Global Equality (CGE); the National Physics Laboratory (NPL); the British Antarctic Survey (BAS), who all push our CDT to generate impacts that are in the public interest and relevant for a healthy and sustainable future society. With their input, we will tackle projects on assisted living technologies for the ageing population, diagnostics of environmental toxins in the developing world, and sensor technologies that help replace the use of animals in research. Developing countries will benefit through our emphasis on open technologies / open innovation and our exploration of responsible, ethical, and transparent business models. In the UK, our CDT will engage directly with the public sector and national policy makers and regulators (DEFRA, and the National Health Service - NHS) and, with their input, students are trained on impact and technology translation, ethics, and regulatory frameworks.